Antibiotic resistance and novel therapeutic approaches

Work in my lab is focused on determining how antibiotics and host immune defences kill bacteria and the strategies used by pathogens to tolerate or resist these threats. We then exploit these findings to identify targets for novel therapeutic approaches, in collaboration with industrial partners and colleagues from the Department of Chemistry. This project will focus on the mechanisms by which Staphylococcus aureus repairs damage caused by antibiotics, which can lead to the acquisition of tolerance or resistance.